What can magical realism bring to portrayals of mental illness in fiction? A creative and critical approach

Though magical realist fiction has been recognised as a powerful medium with which to
represent trauma and extremity, the capacity of the genre to speak about traumatic experiences of
mental illness is only just being discovered. With the prevalence of mental illness rising
dramatically in Western cultures, creative engagement with the topic has never been more
needed. I propose to write a magical realist novel about a young woman diagnosed with
obsessive-compulsive disorder (OCD) and her bewitching therapist, in order to push the
boundary of how the genre can be used to portray the internal world of a mentally ill protagonist.
This project will be informed by a critical examination of four contemporary magical realist
'madness novels', which I will use to explore (1) how magical realist techniques can be used to
bring the reader closer to the trauma of madness, (2) how the boundary between magic and
madness can be blurred to portray the bewilderment of being mentally ill, and (3) the extent to
which it is meaningful to even distinguish between magic and madness in fiction. As a whole,
this creative-critical thesis seeks to diversify and deepen the conversation on mental illness in
literature by investigating new ways of telling stories about it.